Molecular epidemiology of H9N2 avian influenza viruses in Pakistan

Avian influenza viruses (AIV) of the H9N2 subtype are causing devastating losses in poultry in many countries throughout Asia, the Middle East and North Africa including Pakistan. Recent evidence suggests that H9N2 viruses have a particularly high tendency for donating internal genes by reassortment to other co-circulating AIV, and these internal genes may contain molecular markers associated with mammalian transmissibility, thus posing a risk for pandemic emergence of novel human-transmissible genotypes. To reduce the impact of H9N2 in poultry, several countries employ vaccination, however the efficacy of these programs is compromised by continued rapid adaptive evolution of the virus, and the emergence of variants that are not covered by current vaccine formulations.

This project will investigate the epidemiology of H9N2 in Pakistan, a country that has experienced severe outbreaks of H9N2 avian influenza in poultry. The aims include (i) characterising diversity of H9 viruses among poultry productions systems at varying levels of industrialisation; (ii) examining the role of live bird markets in H9 transmission; and (iii) evaluating the extent of antigenic diversity and implications for vaccine effectiveness. The project will involve surveillance activities in Pakistan; field trials of novel diagnostics tools; and phylogenetic analysis of H9 sequences. The project will be conducted within the larger framework of a ZELS project to develop novel avian influenza vaccines, with the goal of understanding how vaccine intervention strategies impact viral diversity and industrialisation of poultry production. There will be opportunities for comparative analysis of AIV and H9 epidemiology across different countries.